Large-scale structure, CMB, Fundamental physics

The project will look the large-scale structure of the universe and the CMB. It will explore both observations provided by the CMB alone and in conjunction with existing and upcoming galaxy surveys.